High-Precision Tools for Intraoperative Brain Cancer Surgery

Current treatments for glioblastoma multiforme - an aggressive form of malignant brain cancer - only provide a median survival of 14 months from diagnosis. The project will focus on developing photosensitive molecules which can be used in photodynamic therapy, as an adjuvant therapy to surgical intervention. The unique metabolism of tumours will be utilised to determine molecules which are preferentially taken up in neoplastic cells versus healthy tissue. The metabolites will then be linked to a photosensitive scaffold which has been synthesised in the Vendrell group. Upon illumination, this will become cytotoxic by the generation of reactive oxygen species. An advantage of this scaffold, compared to more common photosensitisers used in photodynamic therapy, is its low molecular weight. This has the effect of retaining the properties of the unmodified metabolites. These conjugates will be used to 'mop-up' residual cells in the tumour cavity after surgical resection, thus reducing the likelihood of recurrence and improving overall quality of life and survival rates.